Addressing Concept Sparsity in Medical Text with Medical Ontologies

Clinical Document Coding is the task of summarising unstructured or semi-structured medical text by assigning labels (codes) from a structured knowledge base - e.g., the International Classification of Diseases (ICD) - corresponding to medical concepts, such as conditions or procedures, to clinical documents.
Clinical Document Coding is currently performed by humans. As the task requires time and effort that could be used elsewhere in healthcare, it is desirable to (at least partially) automate it. Hence, a variety of systems have been developed for this task ranging from rule-based to deep-neural-network solutions. Neural solutions often ignore the rich concept representation within the ontology, i.e., the ontological structure, or the code descriptions. Furthermore, while effective in a variety of tasks, neural networks are notorious for requiring large amounts of training data and struggling in low-resource scenarios, unless designed with a focus on low-resource performance.
Concepts in clinical coding follow a big-head long-tail distribution reflecting how common different conditions and procedures are. Few concepts, such as Hypertension and Type 2 Diabetes are very common, while many, such as the Marburg Virus Disease are rare. This type of distribution is observed in datasets, with many concepts being infrequent or absent within even the largest publicly available datasets. This data sparsity issue is even more pronounced due to the demanding requirements on the amounts of data for training effective neural network models.
This thesis strives to incorporate the rich ontological structure and background knowledge into the model development process for coding discharge summaries with the ICD. The thesis makes the following contributions: (1) a hierarchical evaluation metric; (2) a hierarchical error analysis tool; (3) rule-based data augmentation and synthesis through adjustments to existing texts; and (4) exploration of data augmentation through generating synthetic text via a large language model (GPT-3.5).
The thesis presents hierarchy-aware evaluation approaches. Firstly, Count-Preserving Hierarchical Evaluation (CoPHE) compares the number of gold standard labels against predicted number of labels on different levels of the hierarchy. Beyond being able to assign partial credit to mispredictions based on their proximity to gold standard labels within the ontology, CoPHE is also capable of capturing over- or under-prediction within subgraphs of the hierarchy. Secondly, the popular confusion matrix visualisation and analysis approach commonly used in strongly-labelled scenarios was extended to the weakly-labelled scenario of ICD coding. This approach - Weak Hierarchical Confusion Matrices - allows understanding whether errors in prediction commonly arise due to assigning a different concept from the same family of concepts, or over/under-prediction.
Ontology-guided data augmentation and synthesis was employed to address the data sparsity issue. The thesis explores the possibility of addressing this issue via enhancing concept variability through synonym replacement for relevant concepts identified with pre-existing Named Entity Recognition and linking tools, and introducing concepts previously unseen in the training data.
The thesis explores the possibility of creating synthetic discharge summaries free of data access and sharing restrictions with the aid of large language models for the purpose of data augmentation in the few-shot and zero-shot scenarios. GPT-3.5 was prompted to generate discharge summaries based on diagnosis and procedure codes coming from real patient records. In model trained on MIMIC-IV, concepts that appeared within the training set albeit with few instances were found to have benefited from the further generated data. The method necessitates further refinement to be reliable in the zero-shot scenario.